A Biopsychosocial Exploration of the Impact of Taekwondo on Adults with Autism

The aims of this research are to elucidate how:
- The philosophy and pedagogy of Taekwondo provides a social structure for adults with
autism;
- Taekwondo impacts the self-organisation pattern and the biomechanical movement
patterns of adults with autism;
- Taekwondo impacts the psychological well-being of adults with autism.